Automated User Interface Augmentation for Multidisciplinary Participation in Software Development Projects

This project aims to determine the feasibility of a tool that will augment user interfaces to enable efficient and effective communication between software development project stakeholders of varying background and technical skill level.